Evangelical missionary activities carried out among the jewish immigrants of 19th century England: an exploration of their methods

Evangelical missionary activities carried out among the jewish immigrants of 19th century England: an exploration of their methods, an analysis of the results and an evaluation of its impact